The Study of Habitability - ST/J001422/1

Summary as set out in ST/J001422/1
Additional costs for this grant applied for here are approved by STFC

Potential impact
Impact as set out in ST/J001422/1
Additional costs for this grant applied for here are approved by STFC